Graphene-incorporated Gel Polymer Electrolyte Dyesensitized Solar Cells

The proposed project will include the development of a 3D graphic rendering algorithm to simulate complex thermal models of spacecraft and planetary bodies to be used for spacecraft navigation.